Adoption of Novel Technologies for Nuclear Decommissioning

The project sets out to explore the social and cultural processes of technological innovation in the context of the decommissioning of the Sellafield nuclear site in West Cumbria. The study will focus on how technology development and implementation happens currently in the highly regulated and potentially hazardous nuclear industry, and how a deeper understanding of these processes might help to avoid problems encountered in the past, and build on and strengthen processes that work for the future.